IoT Scanner

This project wants to investigate the viability of creating an Internet of Things security
scanner that can be used both in professional and home environments by non-security experts.
Internet security threats have been around for years and much time and expense is spent
preventing and thwarting attacks. A new area has come to prominence about the security of
the "Internet of Things". At the beginning of 2014, the first documented attack was identified,
made up of Internet of Things connected objects as well as home routers and identified the
prospect and likelihood that linked IoT objects were being comprised across the world.
With expected increase of devices connected to the Internet both in the home and office, there
will be greater security concerns and need to prevent compromising devices. The market is
already educated about the need for security through use of anti-virus software on PCs and
smart phones. This project wants to establish that there is a need for a specific security
scanning mechanism to protect and identify breaches of security of the IoT/smart objects in
the home or office as well as establish the most cost effective way of creating a the scanner
either as a new device or a smart phone. Finally the project will identify whether such a
device is commercially viable.